Structural analysis of the mammalian prion protein

We employ a range of techniques to examine the relationship between the infectious, misfolded prion particle in its aggregate/fibril form, and the phenotypic differences observed between different prion diseases.

The neurodegenerative pattern of prion disease progression is investigated using a PrP transgenic Drosophila model, inoculated with PrPC or PrPSc at the larval stage, and assessed via negative geotaxis climbing assay.

Drosophila head homogenate from flies inoculated with PrPC/PrPSc brain homogenate is examined using TIRF microscopy, to visualise the number and size of the aggregates formed during disease progression.

By looking for correlations between climbing assay and TIRFM data, we may make assessments of the relationship between the physical characteristics of the misfolded PrPSc confomer, and the phenotype displayed in the Drosophila model.